Intelligent Solar Assisted Heat Pump System Controller

NetGreen Solar Ltd designs and markets Solar thermal systems that have different applications. An example of these applications could be large hot water systems (ESCO services), solar assisted Heat Pump systems or an integral system combining different renewable and conventional systems. Each that sequences on and off with different variable conditions .

Our business model requires this Control System development project to allow us to support our clients by monitoring their installations, plus it will allow us to constantly improve our Installations by constantly increasing performance bench marks.

Patent protection will not be applied for, due to the usage of Open Source code, rather the opposite. The main aim is to provide a low cost solution to support our clients and to compete with fossil fuel systems on cost savings.